A highly efficient, cost-effective syngas and emissions filtration platform technology for cleaner energy

Smart Separations Ltd (SSL) has developed an advanced, cheaper, more efficient and robust filter type to separate micronsized particles. The SSL technology will be used to further develop filters for particulate removal in high temperature energy generating applications such as incineration, gasification and power generation and will result in lower energy costs and cleaner emissions. This proprietary filtration platform technology is based on a novel formation of conical pores within ceramic filters and which can be tailored to suit a wide range of different markets and industrial applications. A variety of low durability technologies are currently used for removal of particulates and chemical pollutants in these and industrial sectors.

With the current lack of efficient, durable, high temperature high-throughput filtration technologies available, alternatives such as wet-scrubbing have been used to circumvent these limitations, but those increase the associated cost and generate further waste. The excellent chemical and thermal resistance of SSL's filters should be well suited to applications in both syngas and flue emissions treatment. It is also possible to integrate particulate and chemicals removal into a single multifunctional system and infrastructure and running costs can therefore be dramatically reduced.

At Surrey, membrane filters will be functionalized, characterized and tested in application. Functionalization will involve a range of approaches, including wash coating with oxidation catalysts (as in car exhausts) and also examination of the potential for involvement of cermets and of ionically conductive ceramics (both stable at high temperatures).

Potential impact
The programme aims to employ a breakthrough/disruptive approach to offer improvements in energy efficiency and reductions in levels of particulate matter and chemical pollutants compared to prior, conventional systems. It seeks to meet
the challenges in hot gas cleaning for integrated gas combined cycle (IGCC) and carbon capture and sequestration (CCS) processes. This is to be achieved via development of a membrane-based ceramic flue gas cleaning technology based on novel advanced ceramic processing techniques.

Such development in IGCC and CCS technologies has the potential for very substantial impact in reducing CO2 emissions and also potentially offers diversification of the nature of raw materials for power generation. The high temperature environment has led to development of ceramic filters for this application but previously reported systems suffer from a non-selective (imperfect) filter bag approach, often in up to 3 stages. The advanced structures achieved by Smart Separations Ltd, the lead partner in this bid, offer the potential to optimise (jointly with the academic partner) ceramic
membrane pore structures for this application (with close control of pore size and hence selectivity in e.g. removing particulates above chosen diameters, and potential for membrane functionalization in terms of oxidation catalysis and of conductivity).

The results of the programme will be made available after any necessary protection of IPR (via patenting) and have clear potential for subsequent communication in high impact scientific journals. The approach will be to highlight demonstrated potential and, with later funding leading to real opportunity for commercialisation, to use the outcomes to demonstrate the potential for fundamental science and engineering to lead though ultimately to high value commercial products which enable new, greener approaches in power generation. The programme is being developed exclusively within the UK and offers potential for real scientific, environmental and financial benefits to the UK's scientific community and wider society, and its exploitation worldwide would serve as a substantial generator of income for UK plc.